Culturing Spiny Lobsters

The project is designed to support diversification of seafood production in the UK and possibly initiate fishery restoration of P. elephas which has significant biodiversity importance and a market value some 8-10 times higher than the more common clawed lobster, H. gammarus. The culture of P. elephas has not been previously attempted in the UK or EU and remains severely over-fished throughout its European range..